Locking CO2 into cement: new perspectives from advanced spectroscopic techniques

Our aim is to improve carbon capture and utilisation (CCU) in the cement and concrete industry by introducing reactive carbonates to replace clinkers. This is an effective way of producing low carbon cement and concrete products which is an essential step towards achieving net zero as the sector currently contributes to nearly 8% of all anthropogenic CO2 emissions.

Little is known about the reaction mechanisms in the early stages of cement formation and how they affect its engineering properties which are key to ensure the CO2 is locked away effectively, efficiently, and safely. This project will exploit the world leading nano-vibrational spectroscopy tools available in Cardiff (tip enhanced Raman spectroscopy (TERS) and Photo induced Force Microscopy (PiFM)), photoelectron spectroscopic mapping and conventional cement testing techniques to study the fresh and hardened engineering properties of the cements and hence their relationship with the microstructure. The project will be the first to provide time and space resolved microstructure and phase maps at the nano scale of carbonate-rich cements and will deliver a step-change in our understanding of how carbonates transform and interact with different cement clinker phases in the early and late stages. The outcomes of the project will provide new perspectives on how carbonates are locked in cements and facilitate adoption of CCU in the construction industry.

The project will enable the candidate to i) develop a fundamental scientific understanding on the early age interactions between carbonates and cement clinker phases by using nano scale spectroscopic techniques for the first time and ii) develop new testing platforms and protocols for in situ and operando testing of cementitious materials, which is high risk and high reward and will ignite new research areas of cementitious materials.